Developing Resilience and Growth in Advanced maNufacturing (DRAGoN)

Sandvik Osprey (Neath) is a world leader in the production of powdered metals used in additive manufacturing processes, notably Laser Powder Bed Fusion (LBPF). Whilst additive manufacturing is significantly less carbon and energy intensive than traditional subtractive manufacturing processes, there are still many highly carbon and energy intensive processes both within additive manufacturing and the manufacture of the metal powders themselves. This project will deliver significant carbon and energy reductions across the Additive Manufacturing supply chain:

Decarbonisation of metal powder production -- Sandvik (Neath)

Validation of powders, development of printing process parameters and testing of printed parts -- Apex Additive Technologies (Ebbw Vale)